Advancing Biomedical Research with FTIR Spectroscopic Imaging

The research programme for this Fellowship for Dr. Chan will focus on applications of Fourier Transformed Infrared (FTIR) spectroscopic imaging to study biomedical samples. These will include gastrointestinal (GI) tissue, skin, bone and other biomedical tissues. The Fellowship will include research at Imperial College London, one of the leading centres in applications of FTIR imaging, and Rutgers University, one of the leading centres on the use of FTIR imaging for analysis of biomedical samples. The programme of work will also include interaction with physical and medical scientists, bioengineers, pharmacists and medical doctors working in hospitals. The FTIR spectroscopic imaging has a number of advantages compared with many other currently used imaging methods. The chemical specificity is the main advantage of this method but spatial resolution and acquisition time is also sufficient for studies of heterogeneous biomedical samples. The Fellowship will allow Dr. Chan to develop underlining methodology for applications of FTIR imaging to biomedical samples; the studies will include tests of applicability and exploring of sensitivity levels in applications of FTIR imaging to biomedical tissues.